University of Sheffield and Siemens Industrial Turbomachinery Limited

To further develop current mass concentration methods and identify new correlations for ultra-low particulate measurement and accurate NOx measurement in gas turbines in order to reduce emission levels.